LTOL knowledge transfer

Bespoke and stylish; 'little touch of luxury' offer handmade products Luxury Biscuits & Cakes, Artisan Flavoured Breads & more, finished to a high of standard, using fine?? ingredients. Our aim is to provide that 'little touch of luxury' for confectionery lovers!???